Adaptive and Validated Low-Order Structural Modelling for Tidal and Wind Blades: Equivalent Stiffness & Inverse

The research topic I intend to investigate is an expansion upon my master's thesis body of work. My master's thesis scope was limited to rigid body motion and the purely fluid mechanical aspects of introducing an MCR. However, further study of this area would investigate fluid-structure interaction dynamics of the MCR and the structural response with respect to different internal structures (e.g., honeycomb core). From coupled fluid-structure numerical modelling, MCR impact on fatigue and thus operation life can be investigated. This would open up for study of novel solutions to tidal turbine technology which would reduce maintenance requirement and extend the lifetime of tidal turbines, which operate in very harsh loading conditions.